Sheffield Hallam University and Ibstock Brick Limited KTP 21_22 R2

To embed advanced materials expertise in order to explore innovative replacement materials which can support reduction in carbon emissions and enhance new product development.